Feasibility Study of a Sustainable UK Supply Chain Process for Converting Waste Titanium Powder into High-Value Wire Using Conform™ Technology (Ti2Wire-FS)

Titanium powder production for additive manufacturing (AM) in commercial aerospace is highly inefficient. The most widely used production route, Electrode Induction Gas Atomisation (EIGA), generates a broad powder size range, but only a small portion is suitable for AM. As a result, **around 75% of the powder produced falls outside specification and becomes under-valued waste**, increasing costs, energy use, and environmental impact across the supply chain.

The TI2WIRE-FS project aims to transform this challenge into an opportunity by developing a sustainable UK manufacturing route that converts waste titanium powder into **high-value wire** using Conform(tm) continuous extrusion technology. Conform(tm) is a more energy-efficient and scalable process than existing recycling or remelting methods, enabling continuous consolidation of powders into wire or rod form. However, processing titanium alloys is particularly demanding due to their high strength and temperature sensitivity, placing extreme loads on the extrusion tooling.

To unlock this capability, the project will focus on **designing a new high-performance abutment material and geometry** capable of withstanding the severe thermo-mechanical conditions encountered during titanium consolidation. Alongside this, the team will optimise key process parameters to significantly increase conversion yields and reduce production costs, enabling waste powder to be reliably transformed into usable, aerospace-grade feedstock.

The project will also introduce **modern, high-throughput characterisation and quality-assurance methods**, including fast mechanical testing using Profilometry-based Indentation Plastometry (PIP), to validate the performance of wire produced from recycled powders and give industry stakeholders confidence in its consistency and suitability.

Working in partnership, **Rotideb Company Limited and the University College London** will apply these innovations to two commercially important titanium alloys commonly used in aircraft structures and engine components. Demonstrating successful wire production from waste powder will help establish a circular, lower-carbon materials route for UK aerospace manufacturing. TI2WIRE-FS will strengthen the UK's capability in titanium feedstock production, reduce reliance on imported wire, and create a foundation for future industrialisation and scaling. By turning waste into value, the project supports national goals in sustainable manufacturing, resource efficiency, and advanced-materials innovation.